The University of Nottingham and Pauls Malt Limited KTP 23_24 R1

To revolutionise malt roasting by applying microwave technology to reduce energy input, increase process control and enable the creation of more sustainable and innovative products.